University of Bradford and Lead Tech (Europe) Limited KTP 23_24 R1

To improve the alignment of customers to financial advisers, improving the service level for both and facilitating a variable price determination process by implementing a responsible AI-based intent pricing model.